Gateways to the First World War

Gateways consists of Kent, Brighton, Greenwich and Portsmouth HEIs together with an extensive range of collaborators and will provide a gateway for wide public access to: 1) a network of research excellence in First World War Studies 2) skills and resources to develop a range of outputs 3) the geographical gateway to the Western Front and wider war.

Through Gateways the British public will be given the opportunity to engage with, understand and interpret a historical event that played a fundamental role in the shaping of the contemporary world and their place within it. In exploring the local, wherever located, they will engage with the global. They will also engage with their own preconceptions and be encouraged to test and question their origins. Gateways will then use this as a base to examine the (dis)connection between academic/official history and popular perceptions. Gateways will use the combination of its recognised research strengths and high profile in First World War Studies, practitioner skills, resources and geography to explore themes universal to the experience of the First World War:

The global nature of the conflict.
The importance of the sea and overseas communications.
The blurred line between fighting and home fronts; how people understood the nature of the conflict and the acts of combat.
The effect of transplanting communities and creating new ones.
Moments of culture clash and moments of culture harmony.
How different memories and legacies emerged from the conflict, why some endured, mutated or were marginalised.

Gateways has three elements:
1) Core members: building on the existing research interests and public engagement links centred on the First World War anniversaries between Brighton, Greenwich, Kent and Portsmouth HEIs. For example, Kent and Portsmouth are developing a research network exploring the experience of Imperial port cities during the conflict in association with the Institute of Commonwealth Studies; Greenwich and Kent are working on a programme for schools and colleges; Brighton and Portsmouth have collaborated on a photographic project with the Commonwealth War Graves Commission.
2) Project collaborators: extending and exploiting existing partnerships with non-HEI bodies for the benefit of the wider community. Examples include: Chatham Dockyard Museum, Cognitive Media, Hampshire County Council, Kent County Council, Maidstone Museum, Marlowe Theatre (Canterbury), National Maritime Museum, Portsmouth City Museums, Royal Engineers Museum, Library and Archive (hereafter REMLA), Screen South, War Memorials Trust.
3) Network members: drawing in other academics from a wide range of disciplines with expertise relevant to the objectives of Gateways. For a list of key network members see pp6-7.

Gateways is geographically based in a region that has a unique historical status:
SE England was the Gateway to the Western Front and was the hinge on which the British war effort hung. Its ports of Southampton, Newhaven, Folkestone, Dover and the naval bases of Chatham and Portsmouth were the nodal points.
The region was a militarised zone covered with defence lines and fortifications including the British army's main base at Aldershot. It was a liminal space between fighting and home fronts; a cultural and racial melting pot containing imperial contingents (Africans, Canadians, Indians and West Indians), Chinese Labour Corps camps and large numbers of Belgian refugees.
The region became the home of vast hospital encampments which further ensured that the presence of the war and its effects remained constant.

Potential impact
Gateways to the First World War will make a considerable impact based on its core overarching aims:

That the British public is given the opportunity to engage with, understand and interpret a historical event that played a fundamental role in the shaping of the contemporary world and their place within it. In exploring the local, wherever located, they will engage with the global. They will also engage with their own preconceptions and be encouraged to test and question their origins. Gateways will then use this as a base to examine the (dis)connection between academic/official history and popular perceptions.

It will use a broad range of platforms and partnerships to ensure that its events and resources are disseminated and achieve a high profile including a purpose-built website, use of social media, programmes with schools, colleges, museums, archive centres, galleries and international collaborators.

Local communities and the wider public in general
As noted above, connection with communities is the key to Gateways' plan. It will provide a wide-range of people with the skills and confidence to engage with academic research according to their own interests, develop new partnership and community links and inspire a lasting legacy.

The Third Sector
Gateways will enhance relationships with existing partners still further and pioneer new links. It will demonstrate fully that both HEIs and the third sector can interact fruitfully to mutual benefit which then also enhances the lives of the wider public. Examples of existing partnerships include:
Museums, galleries and archives: Brighton Pavilion and Museums, Chatham Dockyard Museum, Cognitive Media, Kent County Council Archives, Libraries and Museums, Maidstone Museum, National Maritime Museum, Portsmouth City Museums, Royal Engineers Museum, Library, Screen South. Of great interest is the ability to interact with the Flanders Field Museum, Ieper/Ypres due to the research overlaps enhanced by geographical proximity which will mean an Impact beyond the UK.
Key First World War-interest groups and organisations: War Memorials Trust, Western Front Association.
The initial mechanism for harnessing the links will be the series of public engagement open days and follow-up events planned by Gateways. These will pave the way for further collaborative involvement in Connected Communities and Translating Cultures research applications particularly designed to investigate reactions to the centenary events and ensure comparative studies beyond the UK

The media

Gateways members are already engaging with the media on the First World War centenary at a local, national and international level. Three network members took part in the AHRC-BBC national seminar and two have been selected in the recent AHRC-BBC scheme. The centre's commitment to a comprehensive public engagement process which brings together and effectively harnesses cutting edge research with community interest will ensure a high and regular profile for the centre in the media. Further, the research interests of Gateways very much overlap with areas of media engagement. The communications offices of all Gateways institutions are aware of the significance of the anniversary and are committed to ensuring that the research expertise of its members is highlighted.

Policy-makers, governments and public sector agencies
Gateways will provide a flagship case study for the UK government and public sector agencies on large-scale academic-community involvement which can be drawn upon to inform approaches to similar high-profile events such as the forthcoming Second World War (75th) anniversary cycle. Gateways' experiences will be of value to: the Departments of Education; Culture, Media and Sport; English Heritage (and its pan-UK equivalents). Gateways will establish points of contact with these agencies and provide six-monthly reports on its experiences.